An investigation into the political philosophy of the IPCC using notions of responsibility

The PhD project presents an interdisciplinary critical study of civic epistemologies of climate "Loss and Damage" (L&D)
in transnational settings. Revolving around the epistemic and political effectiveness of L&D facts, the overarching aim is
to contribute to a deeper understanding about what the conceptual development and institutionalisation of L&D means
for global and local understandings of climate change (Hulme 2008), while accounting for progress made in weather
attribution science. The central research question asks "how knowledge claims and facts about climate L&D are
established, validated and mobilised across both epistemic and political jurisdictions in different transnational settings".
This will be investigated through triangulated multi-sited ethnography (expert interviews, observations, document
analysis) in selected sites where L&D knowledge claims are made and/or utilised (IPCC, UNFCCC, Asia-Pacific Forum
on Loss and Damage, Loss and Damage in Vulnerable Countries Initiative, Loss and Damage Network). The central
objective is to combine an analysis of past efforts of knowledge production and mobilisation across political and
epistemic communities with an exploration of future trajectories for L&D facts travelling, inter alia with recourse to new
climate modelling techniques. Tracing back the evolution of L&D will trigger new questions for an interdisciplinary
research agenda in Human Geography, Science and Technology Studies (STS) and Climate Science.